Authorship, originality and innovation in Tibetan Scriptural Revelations: A case study from the Dudjom Corpus.

Modern Tibetologists habitually refer to 'authors' of religious texts or to 'visionary revealers' of scriptures (gter-ston), yet they remain uncomfortably aware that terms such as 'author' and 'revealer' do not necessarily mean to Tibetans what they imply in modern Western parlance. In truth, a considerable proportion of Tibetan religious literature is de facto produced collectively, rather than individually. Much is also recycled, often through the potentially transformative medium of memorisation. Larger disciplines, notably medieval Hebraic studies, have in recent decades arrived at sophisticated understandings of the interactions of memorisation and written text, and the communal construction along an anthological model of anonymous literature by scribes and scholars acting as 'tradents'. Yet, in the absence of such work in Tibetan Studies, Tibetanists still generally present the untenable convention of a single authorial attribution, as though describing modern Western literature. This solecism is especially acute when applied to mystically revealed literature (gter-ma), a very powerful genre in Tibetan religion, where close analysis shows much of it to be de facto collectively produced. Previous study of revelation (gter-ma) has focused heavily on the initial and sometimes theatrical revelatory process of the individual visionary, generally unreflectively crediting him with sole authorial status of the resulting texts. We propose to contextualise this by focusing on the laborious 'backstage' processes of the subsequent editing, writing up and later expansion of the revelation. This crucial and tightly controlled procedure, which typically draws upon a large amount of pre-existing literature, requires a skilful balance between innovation and tradition. It can often employ several greatly learned people gradually to transform what might often only be a very rudimentary text revealed by a mystic, into a large scale finished literary product ready for public consumption. \nOur project will be the first ever such investigation into what revelation and authorship actually entail in Tibetan Buddhism, and as such, it is long overdue. We intend to take as a case study the extremely influential revealed literature on the tantric deity, rDo-rje Phur-pa, produced by Dudjom Rinpoche (bDud-'joms 'jigs-bral ye-shes rdo- rje, 1904-1987). Dudjom was a visionary revealer himself and a prolific scholar who wrote or edited texts for a number of different revelatory traditions, including his own and those of his predecessor, Dudjom Lingpa (1835-1904), as well as his elder contemporaries Zilnon Namkhai Dorje (Zil-gnon nam-mkha'i rdo-rje, born c. 1867) and Drakngak Lingpa (Drag-sngags gling-pa, 1871-1936), and on the invitation of the Bhutanese, those of Pema Lingpa (Padma gling-pa, 15th-16th century). He also codified the transmitted textual heritage of the rNying-ma school, and he produced one of the most vibrant and popular Tibetan revealed ritual traditions today. The focus on this single polymath thus encompasses not only the Dudjom revelatory tradition but three quite separate revelatory traditions also, which may provide contrasting cases. The example is particularly accessible to us because of the availability of the texts, and because we are able to consult the first generation of Dudjom's inner circle of students. To analyse minutely the components of this revealed literature and to expose the many and often laborious processes of its gradual maturation will help provide a much truer picture of the broader principles and practices in the creation of new Tibetan scriptures. Since contemporary Tibetan revelatory methods preserve features of great antiquity that were used in India and many other parts of Asia, this research may also contribute to understanding the vast genre of Buddhist scriptural revelation in general, and will mark the first in a series of such investigations.

Potential impact
We anticipate impacts on 1. Contemporary Tibetan & Mongolian communities 2. Educational NGOs 3. Global Buddhist communities 4. Media, local communities, wider public. \n\nThe Society for the Wider Understanding of Buddhism (So-Wide) & Oxford Centre for Buddhist Studies (OCBS) are Oxford-based global NGOs in which the PI has a major role. We will host presentations, audio and video (possibly contributing to a documentary) recorded by the professional unit of the PI's Balliol College, to go out on Oxford's section of iTunesU, So-Wide, OCBS, Voices from Oxford, Mongolian & Tibetan sites, & media outlets.\n\n1. Our work could significantly impact contemporary Tibetan & Mongolian understandings of their own cultural heritage & appreciation of the creative independence of their traditional literatures, so often caricatured as unoriginal translations from India or China. gTer-ma covers the full gamut of indigenous literature - much biography, mythology, geography, history, medical texts, are explicitly gter-ma. No adequate account of indigenous Tibetan thought is conceivable without understanding gter-ma. With Tibetans and Mongolians redefined as Chinese minorities or seeking a post-Soviet identity, assertions of indigenous cultural creativity assume great political import. Our work can impact by indexing the vibrancy of indigenous literary production: Dudjom was the greatest gter-ston of the 20th century, major historian of his time, & compiler of the rNying ma bKa' ma Canon.\nThe leading culture hero of modern educated Tibetans is Gendun Chopel, whose most momentous work was compiled posthumously by a student under Dudjom's guidance. Dudjom also wrote the introduction, supplied the paper, and arranged publication, so that some of the dominant dGe lugs school accused Dudjom of distorting the work, which appears more rNying ma than dGe lugs. Without directly addressing this huge controversy, our study will certainly clarify Dudjom's styles of literary intervention, of key interest to Chopel fans. \n\n2. Many educational NGOs work in Tibetan areas of the PRC & Mongolia. Better understanding of indigenous modes of creativity can help them, given the major contemporary renaissance of gter-ma revelation. Our output will be freely available to key players - Trace, Rabsal, etc - in an easily understandable digest, to accompany extended output.\n\n3. A major unresolved ambiguity troubled Buddhism from its inception, and remains contentious: was Buddhist scripture solely the historical Buddha's words, or did revelations of later Buddhist masters have equal authority? Ongoing scriptural revelation has been a major force in Buddhism for 2000 years, yet is not accepted universally. De facto, most of Eastern and Northern Buddhism comprise the revelations of later masters - often disguised as the historical Buddha's words to retain credibility even amongst their own followers, let alone the Southern Buddhists who reject them as heresy. Controlled methods of revelation evolved around the first century CE in India, but were later banned in China, and disappeared from 13th century India, nowadays remaining alive only among the Tibetan rNying ma. Today, with all strands of Buddhism face to face, mutual understanding is imperative, & modern education demands modern historical understanding. Our work permits assessment of this very controversial issue in Buddhist history, in the light of real evidence. \n\n4. A documentary on cultural creativity in Tibet and Mongolia is possible. We will also offer public discussions with experts in other faiths, debating the variety of revelation in different faiths, centered around a discussion of the contrast between Abrahamic & Buddhist understandings of revelation. In Tibet, revelation is predicted, structured by convention, collectively managed, & owes as much to deeper levels of spiritual truth believed to b